Blockchain-Based Domain Name System

Current web architecture seems to meet the needs of users, but the security gaps are constantly increasing. One of web security issues appears in OSI's model protocols. DNS is considered as a centralized protocol and such protocols present various vulnerabilities. This project focuses on the vulnerabilities of the DNS protocol and introduces a new solution aiming at a safer and more efficient protocol based on the blockchain technology. The hypothesis is the division of a public blockchain network into sub-blockchains by the "sharding" technique. Each sub-blockchain will retain a type of domain categories instead of storing the whole blockchain. All participants will be able to request domains and they will also serve other participant's requests. The domain name searching will be done through an efficient algorithm while the types of nodes will be defined in such a way that the network will always be in equilibrium. Such a decentralized network will be able to solve the problems of the current protocol and thus contribute to a more secure web architecture. The main reason for using blockchain technology is reducing security gaps, improving efficiency and supporting equal participation. Existing works aim for specific domain types and therefore their functionality is limited. However, our proposal is the first research aimed to maintain all available domains in a single public blockchain network. Over time this project will be able to stand in and completely replace the traditional DNS and offer a sense of security and anonymity on the web.